Applying autonomous AI to NHS organ donor work flow automation to improve patient care

The ageing UK population increases demand for limited skilled health care staff. The NHS must make better use of staff to improve patient care and reduce the cost of service. T-Impact provide automated and autonomous digital solutions to clients such as the NHS, HSBC and Barclays. We currently supply the NHS with automated work flow solutions that control staff activities across operating theatres, patient wards, hospital wards and duty office. This project looks to apply autonomous artificial intelligence to data from these systems and external sources to assess the feasibility for a solution to improve the movement of specialist teams. T-Impact are partnering with the NHS for this project. We have unique access to the data captured at each step of the current automated work flow solution. The feasibility study, and subsequent product prototype, will have applications far beyond the NHS, indeed, in any industry where specialist teams are regularly deployed.